SANGREAL: Sustainable, Affordable, Next Generation Range Extended EVs for Advanced Logistics

SANGREAL builds upon the UK's leading position in sustainable automotive technologies, delivering cost and environmental benefits to industry and social stakeholders. Our Consortium includes innovative UK technology development companies, Tevva and AEM who both have world class experience of commercial vehicle electrification.

SANGREAL will design and bench-test an innovative vehicle control system and integrate this into a range of different GVW size commercial lorries.

SANGREAL accelerates the development and commercialisation of Tevva's current Medium Duty Commercial Vehicle EV powertrain technologies, including an AEM motor set, capable of operating safely in a range of climates fully Zero emission in the target "back to base" logistics market operating 7.5-19t vehicles, a sector overlooked by existing OEMs. This proposal leverages previous UK Government investments to deliver a suite of novel, compact, low and zero emission commercial vehicle powertrain solutions compliant with ISO26262-automotive and ISO13489-off road. A substantial part of the investment will develop advanced, control software based around a patented time-triggered vehicle control methodology compatible with cloud-based telematics. These new technologies will enable OEMS to cost effectively introduce vehicles with market leading performance for a lower total cost of ownership than existing solutions.

SANGREAL builds on the current generation demonstration and validation vehicles scheduled for deployment in 2020. This will provide significant dissemination and exploitation opportunities and data capture over \>1 million miles of real world operation informing SANGREAL design and development processes during this project.

The system will combine excellent flexibility, low mass and small form factor, with low levels of noise and vibration. The modular design enables the vehicle OEMs to offer the optimum combination of battery capacity, weight and optional H2 Fuel cell range extender to suit the end users a variety of duty cycles, eliminating range anxiety and battery management issues for operators. The optional H2FC removes 100% of tailpipe emissions than Tevva's current diesel range extender solution whilst maintaining operational capability. Enhanced battery thermal management will support greater deployment opportunities in previously unsuitable climates such as India and Norway.

The Consortium provides cutting edge technology and expertise in e:powertrains, electric machines, battery packs and power electronics, range extender systems and embedded systems (vehicle control units VCUs) and vehicle telematics. The Advisory Group / steering committee includes expertise in Powertrain, Power Electronics, Safety, compliance, battery technology and Vehicle usage and end users UPS and Kuehne & Nagel and will invite on and off-road OEMs.